University of Bristol and TRB Lightweight Structures Limited KTP 22_23 R1

To develop a range of bio-derived composite materials to address the complex challenges for today's clean transportation applications.